Glyndwr University And Betsi Cadwaladr University Health Board

To develop an integrated research governance system for North Wales, establishing a new model or modules for healthcare organisations in Wales following national NHS restructuring.